Measurement Led Actionable Building Diagnostics

For meaningful impact on business as usual building management and maintenance, performance measurements must be able to identify if a building is performing as expected and crucially: if not, why not? This project will answer that requirement, building upon a suite of methods to deliver an integrated service providing invaluable diagnostic capabilities with actionable feedback and insights.

It is anticipated that this new diagnostic package will provide a one-stop solution to deliver against the growing range of regulatory and guidance requirements which are starting to be put into place, such as BS40101, PAS2035 and anticipated changes to Building Regulations. At present, there is no diagnostic package which delivers a joined up solution to all the measurement requirements in these standards, which we believe is driving a lack of uptake in building performance measurements.